Dynamics, disorder and noise in quantum spin liquids

Recent experimental advances in growth and characterisation of candidate materials for quantum spin liquid behaviour have brought to the fore an unprecedented ability to control and understand the role of disorder. The resulting phenomenology is excitingly varied, including instances of localisation and glassiness, scattering of topological excitations, and tunability of effective quantum fluctuations in non-Kramer ions. We plan to study these effects theoretically, with the help of Monte Carlo simulations of classical equivalent systems, as well as exact diagonalisation of quantum toy models, and effective analytical approaches. We are particularly interested in understanding the relaxation and response processes in these systems, and in making predictions for example on their magnetic noise that may be accessed experimentally in state of the art ultrafast spectroscopy or SQUID measurements.